Mental, Physical and Ontological Boundaries of the Human in Old Norse literature

This research investigates the ways in which Old Norse texts grapple with processes of embodiment, fragmentation and
permeability. Spanning the scholarly frameworks of posthumanism, disability studies, thing theory, and new materialism,
it will examine how the individuals creating and consuming these texts-from the sagas to the myths-explored the
mental, physical and ontological boundaries of the 'human', envisioning man to be critically enmeshed in an agentive
material world. A dual focused will be maintained on somatic loss and mutilation, and somatic 'gain' and mutation through
the extension of the body by various prosthetics and appendages. See full research proposal below for more information.